The physics of nonequilibrium transitions in sheared complex fluids

Soft condensed matter physics concerns complex fluids such as polymers, surfactants, colloids, foams, and emulsions. Industrially, these materials find widespread applications in foodstuffs, personal care products, oil extraction, fire-fighting, display technologies, coatings, etc. Common to them all is the presence of mesoscopic internal substructures on the scale of nanometers to microns: polymer molecules, emulsion droplets, foam bubbles, etc. These are relatively easily reorganised by an externally applied shear flow. In turn, this reorganisation feeds back on the flow field, leading to exotic nonequilibrium flow phenomena, and conferring macroscopic mechanical properties that are strikingly different from those of simple liquids and crystalline solids. In many cases, homogeneous flow is unstable above a critical shear rate. The system then separates into coexisting shear bands'' of unequal viscosities and internal organisation. This effect can equivalently be viewed as a nonequilibrium phase transition, or a flow instability. Industrially, instabilities such as these routinely hinder processing. Indeed, the plastics industry sees huge wastage through product defects caused by instabilities during manufacturing, while many production lines have a limited throughput rate above which the process becomes unstable. Understanding the exotic flow properties of these materials is thus of great practical importance. At the same time, it forms an active and challenging field of fundamental research, drawing on and contributing to concepts of nonequilibrium statistical physics.Rapid recent advances in experimental techniques have resulted in a large body of data showing that shear banded flows often display complex dynamics. In such cases, the response of the system to a steady applied shear flow is intrinsically unsteady. This can be seen in an erratic motion of the interface between the bands, for example. At present, it is not known whether this erratic response stems from a bulk instability in one of the bands; in the dynamics of the way the fluid slips at the wall; or in an undulatory instability of the interface between the bands. An important aim of the proposed research is to elucidate the dominant mechanism.Besides the flow-induced transitions just described, more familiar (equilibrium) phase transitions are thermodynamically induced. One example is the demixing of immiscible fluids (such as oil and water) at low temperatures into two phases of unequal compositions. A fascinating question then concerns the effect of an applied shear flow on this process. For polymeric mixtures, shear can prematurely trigger demixing at temperatures above the normal (equilibrium) transition temperature. This effect is called shear-induced demixing''. In contrast, below the equilibrium transition temperature, thermodynamic demixing can actually be arrested by an applied shear: the system fails to demix fully, and arrests in a emulsified state comprising small domains of the two different phases. This brings an apparent paradox: that mechanical driving can trigger shear banding and shear-induced demixing; but arrest thermodynamic demixing. To resolve this, I aim to develop a unified theoretical understanding of shear banding, shear-induced demixing, and thermodynamic demixing under shear in complex fluids. Within it, I propose to explore outstanding questions concerning the kinetics of viscoelastic demixing and emulsification under shear. Commercially, issues such as these directly concern the shelf life and processability of these substances.